Teesside University and Norscot Joinery Limited

To design and implement a community led user centered design process with the objective of developing affordable, modular, 'smart home' components to support the health and wellbeing needs of an ageing population.